STATISTICAL EMULATION AND UNCERTAINTY QUANTIFICATION FOR CARDIO-MECHANIC AND CARDIO-VASCULAR DISEASE MODELLING

The objective of the PhD project is parameter estimation, sensitivity analysis and uncertainty quantification in complex cardio-physiological models. To this end, the PhD student will be developing advanced surrogate models to emulate the underlying fluid dynamics or soft tissue mechanics physical models. Rather than building these surrogate models in a purely data-driven manner with established statistical or machine learning methods, the student will be integrating the physical laws themselves into the surrogate model building process, to achieve the following three objectives. 1) Higher data efficiency: by using physical laws to constrain the solution space, the student will aim to achieve good performance with less training data. 2) Interpretability: by incorporating known physical principles, the student will aim to build more interpretable machine learning models, as their predictions will adhere to the mathematical structure of physical laws. 3) Reduced computational costs: the student's aim will be to approximate solutions to complex partial differential equations without traditional numerical solvers, which is valuable in clinical real-time applications where rapid predictions are needed.
The student will further apply generative AI techniques to produce 'deepfake' images of the heart, which will be used to supplement the existing set of real Cardiovascular Magnetic Resonance (CMR) scans of the left ventricle of the heart. Using an existing database of CMR images, the student will use generative adversarial networks to generate deep fake left ventricles, with the ultimate objective to produce more synthetic left ventricle geometries and thereby boost the training set size and emulator accuracy. To adequately cover the broad range of methodologies, the student will be supervised by a team of four supervisors, with two supervisors providing support on the physics-informed machine learning part of the project, and the other two supervisors leading the work on generative AI techniques.